FoodChain Ltd

The Foodchain project is twofold. We will develop an aggregated collaborative supply chain which will use a sophisticated technological platform to simplify business administration in managing supplier relationships, and we will design an innovative new packaging concept for ambient fresh product distribution which will be reusable and returnable. Customers will have one web based supplier relationship rather than numerous individual business relationships with multiple suppliers across differing platforms. The consolidation of logistics will reduce the number of drops being made to restaurants whilst giving producers a simple route to market without the difficulties of managing their own delivery logistics. We will effectively cut out the aggregator from the supply chain. This project will result in reduced wastage because of more efficient supply, reduced air pollution because less journeys and 'drops' are carried out in congested cities, and increase productivity as restaurants spend less time managing suppliers.